Hair follicle dysbiosis and immune privilege alteration as drivers of human skin dysfunction, interrogating dandruff pathogenesis as a model

Aligning with the BBSRC Strategic Priority Area "World-class underpinning bioscience; Underpinning Bioscience for Health", the project will study tissue level immunological research by investigating how the human perifollicular immune-microenvironment functions in both normal human immunology and how disruptions of this influence dandruff progression. Moreover this project aims to understand the specific immune mechanisms that lead to the perifollicular inflammation associated with dandruff. Furthermore, the study will employ RNA-sequencing and pathway analysis to better understand the impact of the hair follicle immune-environment on dandruff aetiology.